Understanding the Nature and Origin of Fuel Powertrain Deposits by the use of High Resolution Chromatography and Mass Spectrometry

Commercial transportation fuels, both traditional mineral and bio origin, are complex mixtures which have evolved considerably over the last twenty years. This has been driven by legislation and consumer driven new engine technology advances, which have demanded the fine tuning of the fuels to balance efficiency and power demands whilst meeting emission targets. The emission targets are an important "green" goal that is becoming more difficult to meet with every stringent increase in the regulations.
New regulations, for example EURO6, are putting increasing demands on the powertrain components such as injectors and filters. Both of these components have seen field failures across the fuel barrel. These failures have been particularly problematic in the diesel area where injector and filter failures because of deposit formation have been noted across the world. This project will analyse diesel fuels and deposits by high resolution chromatography and mass spectrometry techniques to identify and understand the origin of these deposits. Armed with such information mitigation strategies can be employed over diesel , hybrid and from 2010 Marine powertrain systems, thus delivering a green goals by allowing both current and future powertrain systems to work at their maximum efficiency and thus lowest emissions.

References:

Jim Barker, Jacqueline Reid, Sarah Angel Smith, Colin Snape, David Scurr, Graham Langley, Krina Patel, Anastarsia Carter, Cris Lapthorn and Frank Pullen. "The Application of New Approaches to the Analysis of Deposits from the Jet Fuel Thermal Oxidation Tester (JFTOT)". SAE International doi:10.4271/2017-01-2293.

Barker, J, Langley, G.J., Richards, P. "Insights into Deposit Formation in High Pressure Diesel Fuel Injection Equipment" SAE 2010, Fuels and Energy Sources Technical Papers (2010).